KRTS Power to Support

KRTS Power to Support(TM) gives Team Leaders and Managers the tools to help support and protect the psychological wellbeing of their staff, and each other, through the coronavirus pandemic. This includes short digitally accessible educational resources that are tailored to each industry. They provide a safe, clear, simple and practical support model for managers and team leaders of key workers who have had to remain in work, and those who need to support their staff while working remotely.

As part of the process, we will also provide our psychological first aid App KRTS Power to Respond(R) that offers support for individuals following any kind of challenging situation or personal crisis. It consist of videos and audio and supports individuals in understanding their reactions and learning self-care strategies and offers guidance for colleagues on what to do and, importantly, what not to do to support those affected. It allows crisis mental health support to be accessed quickly wherever the individual is.